Feasibility study of a zero carbon flying lateen caravel container freighter

Feability study of zero-carbon container ships, driven by a combination of innovative sails, zero-carbon fuels and incorporating battery power for in-port manoeuvring. Shipping is a highly competitive market. This feasibility study will aim to show how this innovative ship propulsion concept could lower the overall cost of freight for the Transatlatic and North Sea freight market in a world where zero-carbon shipping must very soon start to be constructed to contribute its part to meeting the target of net-zero carbon by 2050, as well as help reduce pollution in busy ports.